Race Yourself - An Augmented Reality Platform For Smart Eyewear Devices

Getting fit is amongst the most common New Year resolutions following the season of
indulgence, however, once the initial momentum has subsided, maintaining motivation and
persevering is often difficult.
Race Yourself is an innovative augmented reality application for smart eyewear devices, that
gamifies exercise allowing you to race against yourself, friends, and even professional
athletes, improving upon personal bests whilst burning calories and improving fitness and
health overall. Each accomplishment can unlock a staggering variety of imaginative new
game modes. Escaping a zombie horde, avoiding giant boulders and evading a 400 tonne
freight train are just a few scenarios available to racers.
The objective of the technology is to employ social and addictive reward driven game play to
reward racers and incentivise adherence and improvement in an exercise regime.
The Race Yourself concept has been extremely well received, netting > 100k views per week
of our viral promotional video, and some very enthusiastic press feedback:
“I think it’s going to be a hit… this takes it (exercise) up several notches” – Charles Payne,
Journalist, Fox Business News
“Based on the success of the smartphone, we can predict that Google Glass will be the next
gold rush… his (Alexander Foster) pitch was like a sci-fi movie, brilliant.” – Venture Beat,
Journalist, Mohammed Elalj
“The killer app for Google Glass?” – Steve O’Hear, Journalist, TechCrunch
“Btw, I love the race yourself concept … Awesome” – George Delaportas - Technical
Director @ Google
“I have to say that it took me about 4 seconds to understand what you guys are working and
about another 2 seconds to decide this is the reason why I will buy Google Glass.” – Jens
Sorensen, Founder of Experq (web based software company), successful exit.
“Exercise has truly entered the digital age” – Viral viral video
“Race Yourself might just be the app to get the job done” – Neha Prakash, Journalist,
Mashable